Marine Renewable Energy: Communication and knowledge flow

Marine renewable energy projects are increasing across the globe and are a key element of current and future global renewable energy (MRE) and carbon emission reduction targets. Public perception and acceptance of marine renewable energy is crucial to their success and is tied to public knowledge of these technologies and their impacts. This project will: examine the communication of scientific knowledge on marine renewable energy and its impacts; explore the flow and reception of knowledge between stakeholders; analyse the relationship between knowledge and acceptability of MRE.